Optical quantum link

The project will investigate quantum coupling between different quantum systems. Specifically, atomic ensembles and micromechanical resonators will be linked optically. A toolbox for the mapping of quantum variables between light the material systems will be used to prepare, transfer, and analyse non-classical states and enable a range of quantum protocols on the hybrid system.